Neuroepigenetic augmentation of kinesin function as an anti-ageing treatment for neurons.

This project aims to establish that enhancing kinesin function can improve axon resilience to
stress, and has therapeutic potential in neurodegeneration.